The University of Manchester and Cable Detection Limited

To embed and exploit novel real-time digital signal processing platforms for optimisation of existing and innovative next-generation buried cable and pipeline detection equipment.